Induction Forge Rail Welding for Slab Track

This development is a "game changer" for the welding of Continuously Welded Rail (CWR). Powerful words indeed, and not our own. This descriptive was shared by the former head of TFL.

We've spent five years in product development and evolution, honing and perfecting our solution. We've now reached the point at which we're absolutely confident of 100% repeatability of welds, and delivering welds which are 20% stronger than the Network Rail slow bend test requires. Every time. Our welded rail joints have all the properties of the parent rail, including bend strength, micro structure, fatigue resilience that is better than the rail it is made from. Our solution offers a much needed step-change in safety for operators and track workers, completely removing the risk of exposure to uncontrolled chemical reactions (as with Alumino-Thermic Welding) or molten metal spray (as with Flash Butt Welding). It also ensures that there's a low risk of ignition to surrounding areas, a lower impact for trackside residents, and an enhanced environmental profile, with low emissions and zero waste to landfill. Which all makes it a genuine win for every stakeholder.

The Mirage Induction Rail Welder raises the bar significantly on the status quo, setting a new standard for excellence. Indeed, with further developments in grinding technology, we could make the entire weld-and-grind process spark free.

This is a very real and very significant opportunity, on a global scale. Our solution is being put through test bed trials and validation trials with a number of very significant global infrastructure owners. Its adoption will not only herald

commercial success for us, but will provide a step-change for the industry as a whole. We'll see much higher levels of performance and safety, as well as environmental standards which utterly eclipse those offered by the existing technology.

Our focus now is on developing a Demonstrator which will help provide further confidence to adopt this process as the new standard, into the future.